The Writing of John Cage

My research will examine the writing of the composer John Cage from the early lectures and prose (1927 - 1960s) to the more experimental texts he produced from the 1970s. It will consider three broad types of texts: those that have a symbiotic relationship with his compositional practice, his non-musical critical writings that comment on the wider cultural, social, and political sphere, and Cage's experimental literary output. Cage's writing as a whole will be contextualised in terms of its relationship with his other creative endeavours and his literary practice situated in the context of both his own work and contemporary literature.